Aerosol-assisted chemical vapour deposition of MOF thin films

Aerosol assisted chemical vapour deposition (AACVD) is a scalable and commonly used method for making thin films of diverse inorganic materials. On the other hand, many applications of high surface area crystalline microporous metal organic frameworks (MOFs) formed by the self-assembly of metal-ions and organic linkers also require a thin film configuration. Current methods for the generation of MOF thin films such as layer-by-layer deposition however, are often labour intensive or require long reaction times and are not generally scalable to cover large area substrates. AACVD offers an exciting alternative, and this project will systematically investigate the potential of AACVD methods to generate a range of MOF thin films onto diverse substrates and a subsequent investigation of their energy-related and photochemical applications and/or antimicrobial properties.